Measurement-based quantum computing and its relation to other quantum models

My research proposal focuses on the field of quantum computation and information theory, a rapidly growing cross-disciplinary field of great importance from both a fundamental and technological perspective. As predicted by Moore's law, the miniaturisation has been the key element in the highly successful quest for more powerful information processing devices in the recent decades. However these advances reach now a fundamental limit where one can no longer ignore microscopic quantum phenomena, and needs quantum engineering to take the challenge.Fortunately, various physical implementations bring quantum computers closer to a reality, while theoretical results exhibit several remarkable advantages of quantum computers over classical ones. It has been predicted that any large-scale overhaul of information science in the 21st century will have to include quantum information. This is evident from the launch of start-up companies which conduct research on quantum information processing such at Quantique, MagiQ and D-Waves, as well as from the creation of quantum research teams within well established firms such as IBM, Microsoft and HP.This research proposal specifically targets a novel form of quantum information processing, called measurement-based quantum computing (MQC), where the key twin notions that distinguish quantum information processing from its classical counterpart, that is Entanglement (creating non-local correlations between quantum elements),and Measurement (observing a quantum system), are the explicit driving force of computation. Such a new paradigm has been so far mainly investigated by physicists with a specific focus on implementation, involving many research groups in UK. I propose to investigate the more computational and mathematical sides, and exploit the main characteristic of this model, namely that any computation can be broken down into a round of global operations (involving more than one quantum element), and a subsequent round of only local ones (together with classical communication). This has potential consequences in the particular questions I wish to address: what is the depth complexity of such computations (how many low-level operations can be applied simultaneously), are there hitherto unknown classes of computations one can realise with strong constraints on the needed quantum resources (using a polynomial number of quantum elements), can we design new commitment protocols (some party is committing to a choice only to be revealed at a later time of his choice), and hiding protocols (some party is drawing on another's computing resources without revealing what for), and perhaps more ambitiously new MQC-specific schemes for redundant computations that will protect computations from errors induced by unavoidable contacts with the environment. A positive answer to one of the above questions would lend further credence in the MQC model as a strong contender in the elusive search for a scalable implementation of quantum computing.